The University of Reading And The Royal Horticultural Society

To raise the standard of science through adopting academic research principles and practices and to increase credibility in the wider scientific community.